Automated Model Build for Decarbonisation and Climate Resilience

Our experience developing transport decarbonisation strategies indicates the need for a new generation of easy-to-access, multi-modal models (including freight) to provide the necessary, detailed intelligence to enable local authorities, citizens, advisors, professionals and campaigners to simulate impacts and develop credible, prioritised pathways to net zero.

Our project overcomes this critical challenge and creates a major leap in the availability, access and openness of calibrated transport models across the UK and internationally.

The project also overcomes business challenges resulting from the COVID-19 pandemic, enabling stakeholders and the supply-chain to shift a larger proportion our business to digital channels both nationally and internationally.